MyJrny - Intelligent Infrastructure for Mobility-as-a-Service

MyJrny is a novel mobility-as-a-service (MaaS) platform that securely combines customer data with transport operator information in order to deliver enhanced journey experiences. It’s the first MaaS provider that matches an unique understanding of an individual customer’s specific journey requirement(s) with real-time transit network data, alongside data sourced from a network of low-costs sensors installed in major transport interchanges. It dynamically integrates and delivers highly personalised multimodal journey guidance over existing transit network infrastructure and systems, based on available capacity. Abstracted mobility intelligence generated by the platform is shared with transport operators, who in turn leverage this data to enhance asset utilisation and exploit novel servitization opportunities. A prototype deployment hosted in the West Midlands will measure how MyJrny positively affects regional travel behaviour, generates operational efficiencies for operators, and enhances customer journeys. Led by Enable International and supported by Arriva UK Trains and Transport for West Midlands, the pilot will demonstrate an open data and infrastructure systems exploitation model that proves commercial viability and enables accelerated market entry.